Marvellous Instinct, Intelligent Artifice: Animal Behaviour and the Arts in Seventeenth-Century French Thought

French Renaissance thought saw the revival of a classical analogy of the arts and animal behaviour that likened spiders' webs to humans' weaving, birdsong to music, and birds' nests to architecture. Many seventeenth-century French scholars retained this analogy as they explored the resemblance of animals' instinctual artifice to rational human art, a phenomenon that was itself increasingly understood as an interplay of reason with embodied, sub-rational processes. Situated amidst these parallel developments in theories of animal behaviour and the arts, seventeenth-century French discussions of 'animal artifice' invite a reconsideration of this period's intellectual legacy, long dominated by mechanistic theories of life and dualist conceptions of human intelligence. Might discourses around the arts have provided a basis for a rapprochement between animals and humans even as the dualist notion of logical, 'scientific' reason insisted upon their fundamental difference? And how might the alternative notions of intelligence privileged by this account guide a reinterpretation of early modern French thought and its implications for contemporary discussions of human, animal, and even artificial minds?

This novel approach builds on recent work that has looked to seventeenth-century France as an Age of Ingenuity, not of Reason. My focus on seemingly artful behaviours such as building, weaving, and singing will enable me to explore how, despite longstanding historiographical emphasis on the Cartesian bete-machine hypothesis, late seventeenth-century accounts of animal instinct were not uniformly reductive and often credited instinct with wondrous effects surpassing those of human reason. By uncovering and contextualising seventeenth-century expressions of marvel at animals' artful behaviour and perplexity over its instinctive nature - attitudes which have both been documented in philosophy and literature of the eighteenth century and beyond - I will clarify and enrich historical narratives regarding early modern views on animals. In addressing how ideas about animal artifice moved across the permeable interface of science, art, and literature, my project takes inspiration from interdisciplinary cultural histories of animals and will also add to growing scholarship on the roles of marvel, curiosity, and literary style in early modern French writings about nature. Moreover, by studying discussions of animal behaviour in the context of evolving French conceptions of the beaux-arts and mechanical arts, I will contribute a new perspective to the history and theory of these disciplines, with implications for how human intelligence, creativity, and artistic skill have been defined and entangled in Western thought ever since.
As my question concerns the convergence of two bodies of early modern French discourse around a shared problem, my research will rely upon two main corpora of primary sources: natural-philosophical and natural-historical works that address animal behaviour and cognition, and theoretical and practical treatises on the arts. Reflecting the fluidity of science, literature, and the arts in the cultural milieu of seventeenth-century France, I intend to combine methods from historical and literary studies in order to consider whether the metaphorical invocation of the human arts to characterise animal artifice amounted to recognition of the similarity of the two as behavioural processes. I will apply these methods to case studies centred on classes of animal behaviour that were particularly salient in my period of interest, such as building behaviours (e.g. of beavers, birds, and some insects) and vocal communication (e.g. birdsong). As an intellectually expansive study of late seventeenth-century French thought and culture, my research will be methodologically at home in the field of Modern Languages while also contributing to important areas of historical study and contemporary critique.